Statistical cosmology from standard siren gravitational wave events

With planned future gravitational wave observatories such as LISA, coupled with powerful telescopes such as Euclid, it is vital we explore how these two windows into the content and dynamics of the Universe can complement one another. The weak lensing of gravitational waves found using luminosity distances obtained from compact binary coalescences and redshifts from galaxy surveys is an example of such complementary information - in this project its potential will be explored in detail.